Feedback in young stellar clusters: cores and outflows in the CoCCoA survey

Project description: Using radio data from the upcoming CoCCoA survey in order to study the formation and evolution of star formation. Specifically, the earliest stages of stars as cores and their corresponding outflows are to be qualitatively studied.